The Neural Basis of Inter-Species Communication

Throughout evolution, animal species respond to environmental pressures by competing for the same resources or cooperating when a mutual benefit is found in protecting or sharing the resources. On other occasions, when resources are abundant, animals tend to co-exist while ignoring other species. Importantly, active inter-species competition or cooperation and passive co-existence require continuous monitoring and prediction of other species' behaviour. Any mistake can be lethal. Yet, very little is known regarding the neurobiological mechanisms of inter-species perception and communication. While there is growing evidence that apes and some other species may possess the "theory of mind" of other subjects, whether different species share the same understanding of environmental stimuli and mental states, remain controversial. One of the most striking examples of inter-species communication is the dog's domestication, which profoundly influenced human civilisation and the dog population. While it is impossible to trace all stages accurately, domestication was likely driven by the dogs' interest in the food that humans could provide and humans' interest in the protection and hunting support that dogs could provide. Until now, humans and dogs have benefited from co-living: still in terms of the food supply for dogs, but more in terms of emotional attachment and support for humans. While there is a large body of behavioural research on dog-human interaction, e.g. on verbal commands during agility training and on emotion recognition, the neural basis of such communication remains unknown. During the last decade, human social neuroscience has adopted dual-electroencephalography (EEG) paradigms to study inter-brain synchronisation patterns during human-human interactions. By studying phase and amplitude interactions of brain oscillations, e.g. alpha rhythm (8-12 Hz), it became possible to track how the two brains interpret the same speech signals or other environmental stimuli in time and how they influence each other. Initially developed to investigate adult-adult communication, the dual EEG paradigms were recently adapted to study adult-infant communication. For instance, it was found that inter-brain synchronisation is partially driven by EEG phase reset in response to infants detecting adults' gaze shifts. We propose to modify the existing dual EEG paradigms from adult-infant research to study human-dog interaction. Using portable EEG devices and a multi-camera setting in the specialised lab, we will study inter-brain synchronisation patterns when dog owners and their pets engage in a series of mini-tasks. 40 Labrador Retrievers and their owners will be recruited and instructed to engage in a series of tasks centred around verbal commands as paradigmatic cases of interaction, but also including other aspects of verbal (e.g. free pet-directed speech) and non-verbal (e.g. stroking of the dog) communication. A series of control conditions (e.g. non-directed speech, stranger instead of the owner) will enable us to isolate specific predictors of the hypothesised inter-brain synchronisation. By analysing time-frequency signals and neural networks, we will seek to identify both within-brain and inter-brain markers of human-dog communication and to assess how these neural markers are modulated by specific behavioural factors (e.g. the pitch of language, the monitoring of gestures). Analysis of causal interactions between neural signals will enable us to assess whether dogs or owners drive each other's behaviour. The proposed project is the first attempt to characterise inter-species inter-brain synchronisation patterns. If successful, it would uncover neural markers of communication between phylogenetically different species and provide foundations to develop social neuroscience of group behaviours within and across animal species.